University of West London and AB5 Consulting Limited

To develop and commercialise an app converter with advanced security measures, powered by Artificial Intelligence. This novel capability will feature IoT connectivity for any smart device farmers may use, thus boosting farmer productivity.